General MHD wave theory and numerical modelling (HPC and GPU computing) of plasma wave processes in the solar atmosphere and beyond.

General MHD wave theory and numerical modelling (HPC and GPU computing) of plasma wave processes in the solar atmosphere and beyond. This research may also include ML and AI methodologies. Application of data science and machine learning methods to Space Weather forecast.